The Solar Atmospheric Modelling Suite (SAMS)

Accurate modelling of the solar atmosphere is essential for understanding the energy flow and build-up that underpins the heating of the solar chromosphere and corona, and drives eruptions and flares. To achieve this a model needs to be able to capture the fundamental physical, radiative and ionisation states of the vastly different atmospheric layers of the Sun and the complex coupling between them. No model exists with the capability to accurately capture all the key processes of the different parts of the atmosphere, but one is necessary to understand the cutting-edge observations produced by new facilities and provide the much needed step-change in our understanding of how the solar atmosphere works. We propose to develop a software framework (the Solar Atmospheric Modelling Suite - SAMS) with world-leading physics capabilities designed to maintain the UK’s solar physics community at the forefront of international research and enable full exploitation of next-generation observations and Exascale computing. We will develop SAMS with a modular structure allowing users to include all atmospheric layers or a subset of layers, e.g. the chromosphere and corona, running time-dependent non-LTE radiative transfer MHD simulations as either complex 3D models or faster 1D models with a clear pipeline from input, through simulation to observable. The code will be made available to the community as Open Source under the permissive Apache 2 licence through a GitHub repository with detailed physics-based documentation to promote ease of use.